Analysis of HIV-1 resistance to the CCR5 antagonist maraviroc

Technical abstract
In terms of the importance of the project, the HIV/AIDS pandemic continues to remain a large burden on human health and global economies, and the success of anti-viral drugs - the only viable treatment available to patients - is directly related to the probability of resistance emerging. In the case of maraviroc, testing for the presence of CXCR4-using virus must additionally be performed prior to the drug being used. For this reason it is imperative to study drug resistance and understand its emergence. Additionally, HIV‘s ability to use the drug-bound CCR5 receptor, exemplifies the plasticity of the virus; its ability to change itself and maintain an infection.

The unique selling points of this Exchange are (i) access for the Fellow to Pfizer data‘s from clinical trials with freedom to share knowledge and results with the wider scientific community, (ii) the virology and complementary bioinformatics expertise in both the Industrial and Academic organisations and (iii) our demonstrated (and already productive) working collaboration between the Industrial-Academic partners.

In the Exchange our research objective is to identify sequence and structural characteristics that can be used to predict probable resistance to the CCR5-antagonist maraviroc. This knowledge will be used to determine the feasibility of a predictive algorithm using a combination of structural and genotypic methods, which can be tested in the phenotypic assays performed by Pfizer. The subsequent implementation of the algorithm would enable susceptibility to maraviroc (CXCR4-use and R5 resistance) to be predicted at screening by envelope V3 loop genotyping.

To achieve this, genotypic data from HIV-1‘s envelope region will be studied to determine key residues in the sequence that are associated with different methods of binding to the CCR5 receptor using structural analysis. These sites will then be investigated at Pfizer in the phenotypic maraviroc susceptibility assay to validate the genotypic analysis. The genotypic analysis will be combined with the structural information to develop a computational method for the prediction of resistance that can be tested in data generated by the 1095 trial. The resulting data will be used to develop a novel sequence based algorithm for predicting response to maraviroc, e.g., using position specific scoring matrix (PSSM), support vector machines (SVMs) and hidden markov models (HMM).

While we are clear on this analysis framework and the importance of the problem, the time and input required to perform this work will require the full-time RA requested, and this is the justification for the type of Exchange requested.

To conclude, Pfizer‘s interest in (and knowledge of) maraviroc resistance, combined with the Fellow‘s highly specific research expertise in HIV-1 evolution and diversity make this a perfect partnership. Our approach will combine expertise in sequence analysis, molecular phylogenetics and computational structural biology. In terms of putting the analysis into the context of protein structure, DR has an active collaboration with Dr Simon Lovell at the Univ. of Manchester. They have co-authored a number of important research articles including articles in high impact journals such as MBE PNAS and Nature Biotech (see annex 1 for citations).